What sensors, materials and interface can we develop in order to establish an efficient and robust sensor, that can be used readily and reliably in outdoor settings?

One Five West will be developing plug-in-and -play proximity sensor kits that have waterproof and

wireless capabilities, allowing instant production abilities outside. Through their development at on the

Arts+Tech accelerator programme at MadLab, they are focusing their research on creating robust sensor

modules that will improve the workflow of creatives who want an all-in-one solution in order to quickly

prototype their ideas.

They will be researching waterproof materials and sensors in order to prototype a reliable proximity

measure to effect audio outputs.

They will be working directly with individual artists to develop interactive works across performance and

interactive storytelling. With the development of this project, they intend to increase opportunities for

artists by empowering them to have affordable access to creative and innovative applications of

technology.